AdvantTS

"This proposal is to develop a secured online training platform. This would enable the business to handle users/customers in a secured way. Thereby overcoming the challenges faced by many online platforms.

"